BAFTA VIDAS: Video De-duplication and Similarity Assessment

The VIDAS project investigates the feasibility of using visual quality metrics to assess
content similarity in an automated manner. This has several applications, including: piracy
detection (which could include the automation of take-down notices), de-duplication of stored
files, version detection, malicious or sensitive content detection, and ‘pre-flight’ inspection of
materials for digitization or re-mastering. The project builds on a successful earlier TSBsupported
BAFTA-UCL project (VQ-INDEX), which innovated a new mechanism for
assessing visual quality in comparison with an original source. The VIDAS project will
reverse this paradigm, and (with the addition of correlators, scene-cut and video resolution
detectors), determine whether discovered content was derived from or is similar to a copyright
holder’s original. The objective during the proof of concept study is to: a) investigate the
feasibility of applying the approach of using visual quality metrics for similarity
identification, and b) confirming the technology can be used to address key market
requirements across a range of digital assets and requirements. Overall, this provides
significant automation to processes currently performed by human viewers.